Enabling stratified medicine through cell and tissue reference standards for minimally invasive cancer testing

This project will deliver innovative products that drive the development of enhanced analytical systems to meet the changing needs of diagnosis and stratification of cancer patients. This will allow patients to benefit from recent advances in molecular pathology by delivering more reliable and earlier diagnosis, personalized therapies and disease monitoring to achieve improved outcomes. The project will develop, test and validate materials derived from cell lines that will be engineered to reflect the genetic modifications seen in different cancers. This approach will enable the project partners to produce new and highly innovative reference standards (including formalin fixed paraffin embedded cell blocks and genomic DNA) as well as methods and protocols that can be used in all laboratories to increase efficiency and sensitivity of diagnostic testing and enable standardized, controllable proficiency testing across all geographical locations.